What we owe older people: who should provide care and how much care should they provide

This research aims to critically address two normative questions that are becoming increasingly pressing in countries around the world as the numbers of people living into older age (in particular the numbers living beyond eighty) increase: 1. When people in this age group require care, where should the requirement to provide that care fall (on the individual, on their family, or on the State), and 2. How should the requirement to provide this care be balanced against existing obligations to care? The project aims to establish a network of researchers working on these questions.

Because they are inherently normative questions - drawing on ideas of responsibility, obligation and justice - the core of the network is made up of philosophers. However, if the research is to address the real life situation of people in the world they cannot be addressed solely at a theoretical level, but need to be informed by an understanding of the realities of care for older people. As such, this project will bring those working on normative theory into conversation with those dealing with the realities of care for older people (including historians, gerontologists and older people themselves). Equally the questions the project addresses are not ones that face the UK alone - similar demographic change in countries around the world mean that researchers are working on them in a variety of different places. In order to draw on the work of these different researchers, rooted as it is in different intellectual traditions, the project aims to bring together researchers from the UK and Western Europe with researchers from the Far East.

The project will further academic debates about the distribution of resources to care for older people, and the obligations that individuals, families and the State have towards them. The aim is that this work will also provide the foundation for ongoing collaboration across international and disciplinary boundaries that focuses on obligations to care for older people.

Potential impact
The impact of this project will be ongoing as the aim is to build a network that lasts beyond the length on the project and in which end-users play an active role.

Audiences
There are two main non-academic audiences for this project:
1. Policy makers at national and local level - this includes civil servants responsible for deciding how health and social care resources are to be allocated, politicians, and local managers in both the health and social care services.
2. Advocacy groups for older people - this includes both local (AgeNI) and international organisations (Age (Europe), International Longevity Centre and HelpAge International)

How audiences will benefit
The project aims to bring together researchers from different disciplinary backgrounds and from different countries. It will provide both policy makers and advocacy groups with information about the different ways in which the needs of older people are prioritised and funded, and on the key normative issues involved in making such decisions. The information provided will be rooted in sustained analytic and philosophical engagement on the key questions about who has obligations to care for older people, and about what is owed to older people. Because these questions have not so far received this kind of engagement, the briefing papers coming out of the series of workshops will provide a hitherto unavailable resource to help those engaged with decision making in this area.